Co-development of theoretical nuclear physics models and machine learning (ML) technique

Co-development of theoretical nuclear physics models and machine learning (ML) techniques to assess ability to use ML to improve understanding of nuclear data automatically using input from robust nuclear theory. The project will take real nuclear data from databases including old and potentially untrustworthy measurements and attempt to develop a new method for validation.